Integrated Digital Twin for the Waste & Recycling Industry

SortFlow, a leading UK cleantech SME, will develop an 'Integrated Digital Twin' application that will be a game-changer for the waste and recycling industry, revolutionising the way they gain insights into their sorting process and plant equipment performance. By harnessing live data from intelligent systems (AI vision systems, optical sorters and balers), Material Recovery Facility operators can have a comprehensive understanding of their operations and receive operational recommendations in real-time, thanks to continuous data analysis using Machine Learning technology.

SortFlow's management team bring extensive industry knowledge, an expert panel of subcontractors including technology firms and academic partners, and an extensive network of industry leaders and MRF operators across the UK and globally, to ensure the successful development and deployment of this innovation.